BodyMirror AI+: Personalised Neuro-Coaching via BrainGPT and Women’s Health Intelligence Integration

MyelinZ Ltd is developing **BodyMirror AI+**, a groundbreaking enhancement to its flagship brain and body health app, BodyMirror. This project will introduce two advanced artificial intelligence (AI) features that together will transform how people understand and improve their wellbeing.

The first is **BrainGPT**, an AI-powered neuro-coaching companion. Building on an early version already available in the BodyMirror app, this next-generation BrainGPT will provide personalised, context-aware coaching. By analysing brain, mood, and mobility readiness scores, it will guide users with tailored strategies to boost focus, resilience, and daily performance.

The second feature is a **Fertility & Women's Health Intelligence module**, a first of its kind in the UK. This will connect women's hormonal and cycle data with their mood, cognition, and energy patterns, offering insights that are rarely accessible through existing digital health tools. By recognising how fertility and hormonal cycles impact mental sharpness, emotional wellbeing, and daily energy, BodyMirror will provide women with tailored recommendations to help them thrive in every aspect of their lives.

Together, these innovations will create a new premium version of BodyMirror, offering users actionable insights to improve brain and body health. With its unique focus on inclusivity and responsible AI, the project aims to empower individuals to take charge of their wellbeing while advancing the UK's leadership in AI-driven digital health.

By combining **trusted neuroscience with advanced artificial intelligence**, BodyMirror AI+ will not only support individuals in achieving their personal goals, but also contribute to wider health and wellbeing outcomes for society. This work reflects MyelinZ's mission to make the UK a global leader in personalised brain and body health innovation.